Very efficient platform purification process for gene therapy medicines using innovative chromatography technology

Gene therapy has formed one of the most advanced medical technology in the modern precision medicine area. It has shown some unique advantages in curing certain diseases. There is a growing demand of high quality viral medicines to be manufactured with efficient and cost-effective processes. This feasibility study project proposes a much efficient purification process to address the technical challenges facing this emerging market.